Open Kitchens to Feed Those in Need

There are over 10 million British Citizens who are experiencing somme level of food poverty. In addition to food poverty, millions of people are malnurished which costs the UK economy ~£20bn each year in health and related services.

Open Kitchens is a Community Interest Company, established in response to Covid-19, with the aim to help feed those in need, working with restaurants across the UK who wish to use some of the capacity they have to produce meals for the vulnerable in their community.

The Open Kitchens platform (www.openkitchens.co.uk) accepts registrations from restaurants looking to support their communities and our team supports each restaurant raise funding from their customer-base and the local community. The funds raised are used on a not-for-profit basis allowing them to produce restaurant-cooked meals for up to £1.85 each, including PPE and packaging. Via our surplus food charty partners, FareShare, City Harvest and The Felix Project, we are able to ensure these meals are delivered to charities who support the most vulnerable people in communities across the UK.

With a background in tech, we are helping the food charity sector by identifying ways in which technology can help them engage the restaurant industry and increase their outputs (number of meals distributed) by increasing efficiency and streamlining operations through a centralise platform that includes an advanced delivery technology.

Ultimately, our aim is to bring together restaurants, charities and communities to ensure meals are made and delivered to those who need them most, during and beyond the pandemic.